Maximising synthetic peptide and protein manufacture by in vivo DNA assembly in bacteria using high throughput robotics

Many different factors influence whether a piece of DNA will work in a biological setting, to express the protein it encodes. Proteins represent a broad new class of exciting but expensive new medicines. Poor DNA activity is particularly problematic when manufacturers of proteins need to produce large quantities by industrial manufacture. At Oxford Genetics we have developed a wide range of tools and expertise to allow us to design and build DNA sequences that produce high amounts of proteins.
In this project we aim to industrialise a large proportion of our existing work flow and make the assembly of complex DNA an automated high-throughput process. This will enable the rapid and efficient development of DNA sequences that are optimal for producing proteins in any system, and should lead to major improvements in protein manufacture. This will benefit many aspects of commerce and medicine in the UK.